Creation of online Art Mentoring Year-long Landscape Course

Newlyn School of Art would like to create a new innovative year-long online Landscape Mentoring Course for artists from around the UK and abroad. The course will include contributions from a wide selection of respected professional artists and industry experts and will cater to the many landscape artists who are at the point of launching themselves professionally or have existing practices. This product will push the boundaries of online learning for creatives.

Newlyn School of Art, a not--for-profit business, has become the industry leader in providing in-person year-long courses of professional development to artists. We also provide more in-person outdoor landscape painting courses annually than any other provider in the UK.

This new online _Landscape Mentoring Course_ product would be a first for the industry and combine our two main proven strengths of; providing landscape courses with our success in offering year-long professional development to artists. What makes this an achievable and strong growth opportunity for the business is the fact that we have learnt, during the pandemic, to successfully create and market online courses.

This new course would capitalise on our existing professional development which enables artists to learn from leading practitioners helping them to navigate the obstacles to becoming a professional artist. Alongside practical training in landscape painting topics will include; approaching commercial and public galleries, artist led shows, curating, marketing, residencies and ways to financially support your practice.

Many of our alumni have gone on to:

-Win national art prizes and prestigious residencies.

-Sold work to international collections.

-Been taken on by galleries around the country.

-Had their work covered in the art press, TV and national newspapers.